User Focused Design for Waste Prevention in Hammersmith & Fulham

GoodMine is an early stage growth business that has developed a waste prevention platform that collates open source data and creates networks to connect the dots between consumers and the circular ecosystem. The platform includes a data analytics dashboard for councils to observe local waste prevention activities and behaviours as they work towards net zero goals. This project partners with the London Borough of Hammersmith and Fulham, and Sustainable Ventures Designs to apply design thinking methods to the user experience to improve flows and features to accelerate adoption by better aligning our product offer with user needs.